IoT systems to support poultry production in Kenya

This 3-month feasibility study will explore the possibilities for international co-operation between a UK SME and organisations in Kenya. In the project we will identify and engage with potential partners, collaborators, end-users and other stakeholders (e.g. government) to develop a concept for an integrated poultry monitoring platform tailored to meet the needs of smallholder commercial producers. Aviasenze has an innovative idea to combine its novel low-cost sensor technology with a data management platform adapted specifically for low-budget, smaller-scale use. The envisaged product would be a step change in smallholder poultry production, making sensing and decision support tools accessible for segments of the industry frequently excluded from innovation and technology.